The Dark Side of Enhancement: An Examination of Crime and Harm in Offline and Online Image-Enhancement Markets

This research project aims to empirically investigate crimes and harms in image-enhancement markets, specifically cosmetic injectables, in both offline and online contexts. The research project will develop in-depth knowledge on cultures of demand and systems of supply in offline and online cosmetic injectables.